Investigation of PBF as a novel regulator of endothelial cell motility and angiogenesis

Angiogenesis, the formation of new blood vessels, is a process that is critical throughout life, from embryonic development to old age, particularly in reproduction, wound healing and tissue repair. Dysregulated angiogenesis is also a key contributing factor to several age-related diseases, such as cancer and cardiovascular disease.
Pituitary tumor-transforming gene (PTTG)-binding factor (PBF) is upregulated in multiple cancers and can induce pro-tumourigenic processes such as cell proliferation, migration, invasion and genetic instability. Its primary function remains unknown; however recent data reveal PBF as a phosphoprotein with a physiological role in cellular signalling and motility.
Within normal tissue the highest levels of PBF expression are found in blood vessels, and in multiple tissues PBF is highly expressed in endothelial cells (ECs). In vivo, PBF has been identified as a regulator of angiogenesis. Despite these observations, PBF remains entirely uncharacterised in ECs.
We now hypothesise that PBF plays an important role in EC signalling and motility, thus regulating vascularisation and tumour angiogenesis.
This project will characterise a novel endothelial cell protein, which is highly expressed in the vasculature of multiple tissues. A functional role for PBF in angiogenesis will be investigated and the molecular mechanisms elucidated, significantly increasing our knowledge of the regulation of this fundamental process.